King's College London and Sirius Constellation Limited KTP 21_22 R2

To develop and deploy an autonomous maritime domain awareness system integrating terrestrial and satellite data with a tasked aerial detection capability, using drone technology. This will provide a more secure and effective monitoring of the UK's extensive coastline.